aiMAGINE - Intelligent management of battery-aging with an AI-powered Decision Engine

Artificial Intelligence(AI) and Software-Defined Vehicles are crucial for the automotive industry. Maximising real-world battery lifetimes requires expertise in both domains for understanding State-of-Charge and State-of-Health (SoC/H/X). Accurate SoH modelling is vital for battery longevity. aiMAGINE integrates physical models, cloud analytics, AI, and OTA updates to enhance battery performance and prevent premature SoH degradation.